Investigating molecular mechanisms and the therapeutic potential of genetic rescue in mouse models for autism spectrum disorder

Heterozygous loss-of-function mutations in CHD8 are a strong risk factor for autism spectrum disorders (ASDs). CHD8 is a chromatin remodeler that regulates the expression of ASD-linked and synaptic genes during development, and reduced expression of CHD8 has been linked to regional changes in synaptic transmission.

The aim of my project is to explore the potential of gene therapy to restore normal synaptic transmission and E/I balance in Chd8+/- mice. I will assess synaptic transmission in different cortical areas using whole-cell patch clamp electrophysiology in acute brain slices from Chd8+/- mice. To evaluate the potential of virus-mediated rescue, I will design a strategy to restore Chd8 expression in the heterozygous mice at different developmental stages to identify the optimal period for achieving effective rescue of the synaptic phenotype.

I will also focus on possible downstream mechanisms in Chd8 haploinsufficiency. A common molecular mechanism in ASD is the misregulation of brain-specific microexons that are frequently skipped in individuals with ASD. The splicing regulator SRRM4 is a key regulator of neuronal microexons and has also been linked to ASD as its expression is reduced in the brains of individuals with the disorder and is linked to neuronal activity and E/I balance. I will assess whether Srrm4 expression is altered in specific brain regions or cell types in Chd8+/- mice in comparison to wild-type controls using fluorescent in situ hybridisation (FISH) and determine whether possible changes in expression are linked to synaptic phenotypes in the affected brain areas.